Dalston Cola Innovation Voucher

"We would like to seek external support in three areas here:

1) a knowledge partner in food manufacturing with expertise on sugar and sugar replacements.

2) a food labelling and messaging expert partner (such as Salsa).

3) a creative communications consultant to help us develop the messaging and packaging design for this new range."